The University of Leeds and Ventrolla Limited KTP 25_26 R2

To develop an automated Sash-style timber window with embedded smart control that prioritises ease of use and interior climate control. This will maximise household energy efficiency and user convenience whilst preserving the traditional look of Sash windows for heritage properties, enhancing climate control, user accessibility and sustainable architecture.